Nottingham Trent University and Nottinghamshire County Council

To develop and introduce an innovative model of service delivery to reduce expenditure, improve outcomes, understand behaviour change, and rethink public service delivery to meet young people and children's needs.